Auto Clubs International - Cyber Essentials

"ACI owns and operates one of the largest independent online networks of car enthusiasts worldwide. Our clubs, social networks, shops and apps provide owners and enthusiasts with the most enjoyable and complete experience of car ownership. We have over 20 clubs, with more than 500,000 registered users, more than 2,000 paying members and also thousands of clients in our shop. We are intending to expand the network significantly in the coming year.

Secure data and information is key to our business as otherwise members and users will not trust our brand.
"